Can you Woolly grow fruit and veg with natural fibre?

A project to determine how UK produced natural fibres can be used to replace the existing, highly intensively processed, growing media for growing fruit and vegetables in commercial glasshouses and polytunnels.